X Books

Let's make any physical book become a connected device, linking you as a reader to people, ideas and content across the digital universe. XBooks gives any book superpowers.

Lovers of physical books, schools, libraries and businesses can use XBooks on a smart device to connect their reading with communities - authors, teachers, book clubs, bible studies, professionals - and to links of related information and ideas and a wide range of content.

XBook readers get the best of both worlds -- the visceral pleasures of a physical book, and the social, informational and linking power of digital.